Community and privately-owned urban (green) spaces as nature-based solutions

The project aims to halt biodiversity loss by restoring and connecting currently isolated habitat patches. It will improve biodiversity by restoring and connecting habitats across Glasgow. Citizens will play a key role in helping researchers to map important bird and mammal species that lead to new management practices in greenspaces to increase connectivity between habitats.

Citizens and community groups in urban areas increasingly seek to actively improve the quality of greenspaces in their immediate surroundings to improve biodiversity and wellbeing. This PhD project is exploring how enhancing, encouraging, and connecting such relatively small-scale activities may significantly contribute to wellbeing and biodiversity at the city scale.